'Higher Forms of Interdependence': Saul Bellow and Friendship

Ultimately, my thesis will examine how Saul Bellow's fiction articulates and aesthetics and a politics of friendship. It will
also situate Bellow within the history of writing in friendship (Aristotle, Montaigne, Emerson, Derrida, etc.) and within
more recent work in other fields, such as philosophy, politics, and psychology. With Bellow as a firm centre for the PhD,
and also perhaps as an example for later work, I also intend to suggest ways in which a consideration of friendship, both
as a category of human relationships and as a term of much figurative resonance, can be an effective and illuminating
approaching for studying other writers. Please see my attached research proposal for a fuller account of the projected
contours of my thesis.